SKILLS4JUSTICE: SKILL PARTNERSHIPS FOR SUSTAINABLE AND JUST MIGRATION PATTERNS

This project aims to develop systemic analysis of skills shortages in the 5 EU countries (France, Germany, Italy, Poland, Lithuania)
and 6 non- EU countries (Turkiye, UK, Norway, Noth Macedonia, Ukraine, Ethiopia) in the context of the global workforce migration
by providing research-based evidence on the nature and development of skill shortages as well as on the potential of different skills
partnerships to tackle these shortages in the countries of origin and destination of migrants. There are four main objectives of research
(serving as a basis for the corresponding work-packages) which contain different sets of research questions and activities: 1. Designing
of the shortage model for recruitment of skilled workers in the countries of destination (1st group), transition countries (2nd group)
by referring to the agency of existing skill partnerships in these countries. 2. Evaluation of the labour market in analysing matching
needs and shortages of skilled workforce in the countries of origin compared to the countries of destination and transition countries.
3. Surveying skilled migrant workers in the countries of destination and origin (returned migrants). This survey seeks to provide the
perspective of migrants to the above discussed questions of research. 4. Analysis of conditions which influence positively or negatively
local development processes vis-à-vis foreign upskilling and recruitment in the destination countries, as well as the conditions which lead
to domestic institutions of the origin countries to capitalize on the positive effects of migration for skill development of their population.
5. Preparing a toolkit for implementation and development fo skill partnerships between the countries of origin and destination in order
to enable and facilitate sustainable and fair investments in skills and dealing with the challenges of skill shortages and migration by
preventing skill losses and brain drain